SENSE. The New European Roadmap to STEAM Education

SENSE. will deliver a flexible roadmap for future-making STEAM education across Europe to radically re-configure the education of young citizens, by connecting schools with life and society with work. The lack of an appropriate pedagogical methodology linking formal science education with experiences of life and work in informal learning environments is the main reason for the limited uptake of results from prior initiatives. To achieve its ambition, SENSE. puts forward, tests, and implements a groundbreaking methodology - SENSE.STEAM -, harnessing scientific and artistic inquiry with reflective feedback to promote real-world learning that is culturally relevant and meaningful to pupils in their local communities. SENSE.STEAM goes at the core of teaching innovation and nurtures institutional and curriculum change. Multi-stakeholder engagement supports three progressive levels of maturity of the roadmap: awareness, action, and advocacy. At each stage, the SENSE.STEAM methodology will be implemented as part of in-country STEAM Labs, each one focusing on developing materials and actions and evaluating their impact on each of the four key thematic areas of Digitization, Green Deal, Health and Work Readiness. The Labs operate as hybrid collectives, sharing experiences and deepening impact across EU regions. The central outcome of the project will be the production of The New European Roadmap to STEAM Education, which provides resources and materials produced through in-country and across-countries STEAM Labs, and via a digital hub, the STEAM Academy, designed to support STEAM beneficiaries to co-create and take forward educational innovation. In this way, SENSE. shifts the STEAM landscape towards a new standard of interactional inquiry, reforming science education, generating a continuum of learning from school to employment, and harnessing the potential of future STEAM professionals to deliver on the ambitions of the new European society.